Nottingham Trent University and Trelleborg Nottingham Limited KTP 24_25 R4

To create an innovative SMART mattress system in order to enhance patient care, reduce medical interventions, and position the company as a smart fabrics leader.